Bringing Identity into the Clinic: Investigating Identity Negotiation in Psychosis

Maev's research focuses on how experiencing psychosis and receiving a diagnosis may affect patients' identity and sense of belonging to different groups, and identify if and how identity negotiation processes are linked to clinical outcomes. Her research aims to translate insights from social psychology into methodological tools to study identity negotiation processes in people with psychosis, link them to outcomes and develop guidelines for good practice. Research questions will include: How has identity change and negotiation been described in the mental health literature? How do people describe the experience of identity negotiation following a diagnosis of psychosis? How can processes of identity negotiation be measured quantitatively in a way that is understandable and meaningful to patients? Are identity negotiation processes linked to health outcomes (quality of life and social situation)?